Random Models of Directed Simplicial Complexes

Simplicial complexes are collections of higher dimensional triangles (simplices) glued together. Directed simplicial complexes are obtained by giving an order to the vertices of these simplices. Simplicial complexes can be considered as generalisations of graphs (or networks), where graphs track pairwise interactions and simplicial complexes track interactions between any number of elements.
Simplicial complexes have proven a very effective way of representing data, where elements of the data are grouped together into simplices. For example, consider all academics in the UK and let any group who have written a paper together be represented as a simplex, this is a simplicial complex that represents academic collaboration. This data can also be represented as a graph, where two people are connected if they have co-authored a paper. However, in this graph if three people are all connected we cannot deduce whether all three academics wrote a single paper together or each pair wrote separate papers, but these cases will give different simplicial complexes. We can also create directed simplicial complexes where the elements of our simplices are ordered. This is useful when considering data with direction, such as synaptic connections in neurons or movement of money in economics.
To use simplicial complexes in data science we need appropriate null models, these take the form of random simplicial complexes. Sampling simplicial complexes randomly is a difficult problem and there are few existing models for undirected simplicial complexes (with various constraints) and almost no models for directed simplicial complexes. This project will develop new random models for both directed and undirected simplicial complexes. We will explore the theory behind these models in order to understand their expected behaviour.
We will apply these models as controls for real data. The first datasets will be connectomes, that is, brain networks mapping connections between neurons. Simplicial complexes have proven effective at uncovering hidden information in connectomes, especially directed simplicial complexes. We will use our control models to see how abnormal the observed behaviour is compared to a random model, and we will examine what these observations correspond to in the original data. Finally, we will explore data from other fields, with a particular focus on directed data, such as recurrent neural networks and transportation networks.